A Revolutionary Cloud Service That Uses Liquid-Submersion for Efficient Cooling, Reducing the Environmental Impacts of These Systems and Providing Power Consumption Savings

With 25 years of experience, Mr Martin Bradburn, founded Pea Soup Hosting Limited (PeaSoup), a rapidly growing UK-based SME that offers cloud-based infrastructure as a service (IaaS). PeaSoup's innovative solution for cooling the equipment used in cloud-based IaaS operations is to completely submerge it in liquid. Power requirements will be reduced by 30%, which will reduce emissions and the carbon footprint and generate a year-5 post-project revenue of over £15M.